Hexology Platform Web App Viewer & Builder

Live in the app stores, Hexology is a geospatial micro-blogging platform that empowers people to post digital media into the world. Combining Social Media and Augmented Reality technologies the Brighton-based company is pioneering a new class of interaction design that brings the digital world and physical world together as one.

Compose a message, but instead of posting it into an online global forum, post it into an object, space or place in the world for people to discover, experience and explore. Posting text, images, audio, video or next generation immersive media into the context of a real physical location, enriches people's experience of the places they visit. With diverse social, cultural and commercial applications, Hexology is used by immersive experience designers and curators to place cultural content into the digital dimension of public space, to create a living geo-spatial network of contextual content that enhances the visitor experience.

A Web App front-end user interface is being developed by Hexology to extend the capabilities of the platform, beyond the limitations of the existing iOS and Android apps, to increase the effectiveness of the customer acquisition pipeline and provide a streamlined end-user content curation environment.

Split into two parts, a VIEWER and a BUILDER, the Web App will enable new audiences to VIEW content on the Hexology platform via a web-browser on their smartphone without having to install Hexology's smartphone app. For professional content creators, the Web App will also provide a desktop workspace environment with a streamlined user interface, that enhances the experience of BUILDING large geospatial Augmented Reality (AR) installations.

Ultimately, Hexology aims to create the platform cultural institutions across the globe need, to write content into the world around us, enabling the creative industries at large to build immersive extraordinary destinations, enhance visitor attractions and make culture, heritage and community more accessible and engaging.